Time-based high-content screening

Microscopy and cellular imaging has hitherto been amenable to small-scale experimental samples. New approaches to cell-based analysis are required to meet the demanding needs of cell-biology, genetics and experimental therapeutics. At the core is the need to convert images into numbers, this is a significant challenge which would greatly enhance the ability of the biologist to effectively interrogate and interpret complex data. To achieve large-scale imaging experiments we need to address critical issues of data bottlenecks. High-throughput screening instrumentation has been available in the commercial sector for the last five years, therefore the objective is to bring these capabilities to academia. Such equipment not only greatly augments research capacity but provides new opportunities taking a systems approach to cell-biology.

Technical abstract
We have identified a need for cell-based analysis to keep pace with other high-through-put orientated applications such as microarray technologies and proteomics. Our overall strategy is to acquire an image screening capacity capable of high-resolution imaging of live cells. The requirement to undertake systematic kinetic imaging assays for functional genomics and cell biology screening in Cardiff is significant. The purpose of the research equipment bid is to directly address critical issues of bottlenecks in data acquisition, handling and analysis which have thus far restricted high-content approaches. Therefore the overall aim is to establish five integrated screening platforms, which include advanced multiplex acquisition modules, data informatics and data mining tools. The proposed equipment bid will not only greatly augment the imaging capabilities within Cardiff University, but also will enhance our understanding of the best practice for use of such instrumentation for academic research and systems biology.